IoT-Driven Cybersecurity Framework for Intrusion Detection in the Internet of Drones

The project develops an AI-powered, multi-tier cybersecurity framework for drones, addressing vulnerabilities such as GPS spoofing, denial-of-service attacks, and data interception. It integrates anomaly detection, real-time threat monitoring, and risk mitigation across the drone, network, and cloud levels. This ensures that drones can operate safely and securely in critical applications such as disaster relief, emergency response, search-and-rescue operations, and medical deliveries.

Drones are increasingly relied upon to support essential services. From transporting urgent medical supplies to monitoring disaster zones, their speed and flexibility make them invaluable tools. However, this growing reliance also makes them attractive targets for malicious cyber activity. A successful attack on a drone system could disrupt healthcare logistics, compromise sensitive data, or even endanger lives. Current security solutions are often either too resource-intensive for lightweight drones or too narrow in scope, focusing only on identity or cloud-level protection. As a result, there is a pressing need for a solution that is both lightweight and comprehensive.

Drone Sentinel, our proposed framework, protects drones at all three levels (onboard, network, and cloud) and goes beyond existing solutions to deliver true end-to-end cybersecurity. Instead of relying on expensive hardware or requiring complex modifications to drone systems, it is delivered as a lightweight, software-only patch that integrates seamlessly into existing UAV ecosystems. This approach ensures that security can be scaled quickly, cost-effectively, and without disrupting current drone infrastructure.

By providing a robust, scalable, and practical solution, Drone Sentinel not only advances the state of drone cybersecurity but also builds confidence in deploying drones for life-saving and mission-critical applications. From ensuring the safe delivery of medical supplies to supporting disaster response teams in hazardous environments, the project demonstrates how stronger cyber resilience directly translates into greater societal benefit.

Drone Sentinel highlights how AI-driven innovation can be applied in a practical, lightweight, and scalable way to protect the technologies modern society increasingly relies on. By combining cutting-edge research with user-focused design, the project delivers a future-proof solution that enhances trust in drone operations and sets the stage for broader applications in the Internet of Things (IoT). While the initial focus is on UAVs, the framework has the potential to expand across IoT ecosystems, securing autonomous and connected systems of the future.